Development of An Asymmetric Radical Cyclisation and Application in the Synthesis of Nakadomarin A

The manzamine-related natural product Nakadomarin A was isolated from an Amphimedon sponge sp. (SS-264), and its extraordinary structure was determined by extensive NMR and mass spectral studies and published in 1997. The structure has a remarkable and unprecedented 8/5/5/5/15/6 hexacyclic framework with three contiguous stereogenic centres including one quaternary centre, and, unusually for a natural product, and uniquely for one of the manzamine alkaloids, a furan. It was found to exhibit cytotoxicity against murine lymphoma L1210 cells (IC50 1.3 ug/mL), inhibitory activity against cyclin dependent kinase 4 (IC50 9.9 ug/mL), and antimicrobial activity against a fungus and a Gram-positive bacterium. Furthermore, there is limited availability of this fascinating compound from Nature - just 6 mg were isolated from 1 Kg of sponge. In this project we will develop a highly innovative strategy for the formation of this molecule by developing a highly stereoselective radical cyclisation methodology and using the versatile and highly effective stereodirecting nature of the sulfinyl amine group to direct conjugate addition, alkylation and radical cyclisation. This bespoke methodology will also be fully generalised such that an outstanding and simple method for the formation of chiral cyclic amines will be available to the wider synthetic community.